Robert Gordon University and Aberdeen Harbour Board

To replace existing decision-making infrastructure with a digital system to capture and utilise data across the whole business; to promote organisational efficiency and to capture and retain knowledge, safeguarding against mass-scale knowledge loss through imminent retirements.